Lineage Inference and lineage-regularized embedding for studying metastatic cancer evolution during therapy

Cancer metastasis has a very poor prognosis since evolution of treatment resistance is common. Despite this, very little is known about the evolutionary dynamics of metastatic cancer and even less is known about how treatment resistance evolves. We will develop tools for rapid Bayesian inference of evolutionary trees, using these trees to cluster cell functions: this allows testing and refinement of therapy resistance models and design of new therapy classes. Scientific Hypothesis: We propose that somatic mtDNA mutations record the evolution of metastatic tumors under treatment selection and can help illuminate cell-types. Technical Goal: To develop fast variational inference tools for tree inference with continuous traits and for latent-space discovery given tree-based side information.